FullView FS - Real time 3D terrain generation from airborne stereo photographs and objects created through the use of collaborative 3D CAD

We are developing unmanned aircraft for use throughout the world in scientific, commercial and state applications. Oil production involves the monitoring of oil pipelines to detect leaks. Disasters include wide scale flooding, hurricanes, earthquakes and bush fires. This Study is about the feasibility of developing innovative software, based on multiplayer computer gaming graphics technology and Internet connectivity. It will make use of still and video imagery, typically but not necessarily, from airborne and land based platforms, automatically to generate and update a real time 3D view of the terrain. The evolving 3D representation can be viewed by interested parties in much the same way as players in an online computer game monitor developments To increase the market size, this software could be used as collaborative 3D Computer Aided Design software.